Research Area: Food Systems, Rapid Urbanisation and Non-Communicable Diseases in Developing Countries

nutrition and the various processes that constitute the food supply chain - from production to packaging to transport and finally consumption, as key drivers of health and globalisation and rapid urbanisation as significant threats to
environmental sustainability